The University of Leeds and Johnson & Johnson Medical Limited KTP 22_23 R4

To develop and apply new methodologies in demand planning, forecast accuracy and inventory management in the medical device supply sector, including the use of digital techniques such as Artificial Intelligence.